Design of Fluid Topology Optimized Compact Heat Exchangers

Background: Hydrogen fuel systems appear to be the future of aviation that aim in reducing emissions. Hydrogen fuel is stored at cryogenic temperatures (approx. 20 K) that would be required to be warmed to operational temperature before its injection in the aircraft engine. Heat exchangers (HX) are required to achieve the thermal management of fuel system. Furthermore HX is also useful in cooling electronic components.

Aims: To first explore and design a cold plate HX that is used for electronic components. Next, explore and design hydrogen fuel system HX. In both cases, the design objectives are 1) improve the heat transfer and 2) reduce the pressure drop in the HX.

Current methods: At present research groups across the world are approaching HX design problem through the use of Triply Periodic Minimal Surfaces (TPMS) geometries as a replacement for conventional flow channels. TPMS have following advantages: two different fluids (at different temperatures) can be made to pass through TPMS lattices without mixing with drastic increase in fluid-solid interface area. Single fluid operations are possible such as cold plate with external heat source, where the solid lattice structures increase area for heat transfer into fluid. Daifalla et. al. 2024 have presented one such cold plate design that utilizes Gyroid TPMS. CFD and CHT will be used to evaluate design's performance. Presently RANS k-omega SST will be used for CFD, but due accuracy concerns Lattice Boltzmann Method with LES will be explored for viability, research question being: though LBM is less accurate than FVM-LES, is it better than RANS in speed & accuracy?

Ref: Daifalla, E., Shahpar, S., Tristanto, I., and Carta, M. (October 25, 2024). "Multidisciplinary Optimization of Gyroid Topologies for a Cold Plate Heat Exchanger Design." ASME. J. Eng. Gas Turbines Power. December 2024; 146(12): 121028. https://doi.org/10.1115/1.40665